IT INDIAN HERITAGE PLATFORM: Enhancing cultural resilience in India by applying digital technologies to the Indian tangible and intangible heritage

The research consists in exploiting the potential of digital technologies in raising awareness on the extraordinary cultural value of the tangible and intangible Indian heritage, currently under threat because of a variety of challenges, including rapid urbanisation and demographic changes associated with the flow of new population moving from different areas of the country.
Surat is a major metropolitan area experiencing dramatic migration flows and therefore its cultural identity is challenged by new uses and meanings given to the traditional cultural heritage. This research allows making available to the wider public through a website information including a sample of 10 exemplar heritage buildings. It will be possible for the website users to navigate the buildings through 3D models, including information on constructive techniques and state of conservation. The data on the buildings will be complemented with further information reflecting the less visible but equally important cultural assets, for example, folklore, traditions, uses and stories associated to the buildings and related environment. These will include: storytelling from the locals, short videos on the relevant traditional events.
Although the website and associated dataset is the main outcome of this research, partner institutions from India and UK will continue working jointly beyond the project through a Center of Excellence. This will be internet based and will offer support to all those authorities, willing to implement the same approach.

Potential impact
The main impact of this research will be to enhance the resiliency of the tangible and intangible cultural heritage in Surat, allowing to exploit its potential for the economic growth of the region. According to the World Travel and Tourism Council of India, in 2016 the total contribution of Travel & Tourism to GDP was INR14,018.5bn (USD208.9bn), 9.6% of GDP in 2016, and is forecast to rise by 6.7% in 2017, and to rise by 6.7% pa to INR28,491.8bn (USD424.5bn), 10.0% of GDP in 2027 (https://www.wttc.org/-/media/files/reports/economic-impact-research/countries-2017/india2017.pdf).
Leisure tourism flows are highly dependant on the cultural offer and the unique identity of a certain region, thus it is paramount preserving the cultural assets and the tangible and intangible heritage.
India is currently experiencing a massive demographic change, boosted by the rapid urbanisation of the major cities and associated migration flows. Documenting the extraordinary Indian heritage is essential to allow its conservation, thus supporting the economic growth related with the cultural and tourism sector. This is also in line with the Sustainable Development Goals (SDG) as developed following the UN Habitat III Conference in Quito, which encompass cultural resiliency as a major driver for sustainability. The research will allow documenting 10 exemplar buildings in Surat and making the related data available on the web, thus allowing business to benefit from the better visibility gained by the Surat tangible heritage. The researchers will also gather data related to the intangible heritage of Surat (way of using spaces, traditions, narrative texts...) and make them available to the larger public. The local community will benefit a lot from this, since the website will contribute to raise awareness on the uniqueness of Surat and reinforce sense of belonging and local identity. Finally, the impact of the research on the academia will be huge, since at the moment no BIM datasets are available on the heritage buildings in the Surat area.